Ageing in Mexican Smaller Cities: Access and Mobility Challenges for Older Residents and Implications for Social Sustainability

The proposed PhD research aims to investigate access and mobility challenges for older residents in smaller Mexican cities, focusing on implications for social sustainability. The study will use a mixed-methods approach, including quantitative analysis of census data, spatial analysis of trajectory data, and semi-structured interviews. It will be conducted in Zacatecas, a medium-sized city in central Mexico. The research seeks to understand how older residents experience access and mobility, how these experiences are affected by socio-demographic traits, and what implications these challenges have for social sustainability and urban planning policies. The study aims to address a gap in research on aging populations in smaller cities of the Global South, particularly in the context of increasing car dependency and urban sprawl.